The University of Essex and Element Softworks Limited KTP 23_24 R6

To create an Artifical Intelligence-driven dashboard which ingests data from a range of Internet of Things devices and sensors and provides real-time actionable insights to clients in the retail sector.